Visography

Visography is a software package that fully addresses all aspects of travel time and cost mapping using digital road networks, demographic census data, public transport timetable data and flexible, on-demand transport. To be endorsed by the UK government, it will be able to deliver key performance indicators through the analysis of geodemographic data using travel time, cost or distance. Visography has been designed to aide the town and city planning process for the Department for Transport, local councils and any organisation involved in town planning. Visography utilises Open Data, amongst other data to give the user a detailed picture of the transportation and planning requirements for the areas being studied.